FORCE-DNA: A simple method to measure cellular forces using light

Cells must sense, measure, and respond to mechanical forces in their environment to carry out their functions. These forces govern biological processes ranging from cardiac activity to respiration and the immune response. Dysregulation of mechanical forces is implicated in diseases such as cancer, fibrosis, and neurodegeneration. Over the past two decades, the field of mechanobiology has seen significant growth, thanks to the development of new experimental techniques. However, existing methods are confined to relatively few laboratories due to their reliance on specialised equipment and interdisciplinary expertise. Additionally, available tools can only analyse tens to hundreds of cells per experiment, which further restricts their use.

In this project, our goal is to create an accessible toolkit for cell biologists to quantify forces mediated by receptors within cells. Our toolkit will consist of pre-packaged system components that empower cell biologists to measure mechanical forces transmitted by any receptor-ligand pairing in any cell type, using equipment that is readily available in biological laboratories. We will also streamline protocols for its application, making our toolkit a straightforward "off-the-shelf" force-measurement solution.

Our technology, named FORCE-DNA (Fluorescence Optical Readout of Cellular Forces using DNA Amplification), is founded on a category of molecular force sensors known as DNA tension gauge tethers (DNA-TGTs). DNA-TGTs are double-stranded DNA molecules that irreversibly rupture when subjected to a critical force. These tools have been successfully employed to quantify the tension required to activate mechanosensitive receptors in cells. In our approach, we will leverage DNA-TGT rupture to trigger a cascade of DNA self-assembly events through a process called hybridisation chain reaction (HCR). This process generates an amplified fluorescence signal that can be detected in a multi-well format using either a microplate reader for high-throughput applications like screening and diagnostics, or through a fluorescence microscope for detailed information about force distribution at the molecular scale. We will also develop calibration protocols to accurately correlate fluorescence intensities with absolute forces acting on receptor-ligand bonds. The specificity of DNA base-pairing will enable the simultaneous detection of forces generated by up to five receptor-ligand pairs within the same cell during a single experiment. Importantly, FORCE-DNA can be applied to investigate any receptor-ligand pairing in any cell type, using equipment that is commonly found in biology laboratories, all at a cost of <£100 per multi-well plate. We envision that FORCE-DNA will become the go-to method for measuring receptor-mediated forces across all areas of cell biology research.